The gap between fertility ideals and reality in East Asia: a mixed-method comparative study of Beijing Municipality and Taiwan

Ultra-low fertility rates in parts of East Asia are a threat to long-term growth and economic competitiveness. These very low birth rates lead to a shrinking labour force which has to support a rapidly ageing population. Most governments in the region are prioritising family policy in order to encourage fertility as a core strategy for securing their economic future.

However, some scholars believe that after a prolonged period of very low fertility, small families become the social norm, which would make it much harder for Governments to increase birth rates. Yet, while the average Total Fertility Rate (TFR) in Taiwan, Singapore, South Korea and Japan is only between 1 and 1.4 children, the generally reported ideal family size in these countries is, in fact, two children. This suggests that there is an appetite for larger families which either direct or indirect policy interventions could potentially address (e.g. through reforms in policy concerning family benefits, childcare, women's work, housing, education etc.) In urban China, however, similar fertility rates are coupled with reported ideal family sizes of around one - even where couples are allowed to have a second child. Taken at face value, this suggests that small families have become more normalised and culturally engrained in urban China than other areas because of its recent history of population control. Policy interventions to increase fertility would be far less likely to succeed in such a situation where, unlike in Taiwan or Japan, there is no desire for two or more children. On the other hand, this reported desire for only one child in urban China may be simply a result of many years of governmental insistence on the benefits of one-child families emerging in survey responses. In other words, are the respondents in urban China simply saying what they think the survey taker wants to hear? Meanwhile, there is the counter-argument that the responses of those surveyed in urban China reflect the real situation in the rest of East Asia with which it shares so many economic and cultural characteristics. These include long hours of work, cramped housing, a high cost of living and high levels of investment in children. Could the reported desire for two children in other East Asian settings simply be a reflection of broader (Western/historical) cultural norms of the two child family?

Most of the surveys which address these issues have only been analysed and discussed at a basic, descriptive level. These give no more than tantalising glimpses of the predictors of different family ideals. More rigorous statistical analysis will clarify the interactions between personal characteristics and socio-economic circumstances and the choices and decisions which they make relating to family-formation. Secondary data analysis of populations in two important areas should show whether or not couples in Beijing (and by extension urban China) really prefer very small families. In that case, the absence of any 'unmet need' for children would remove any leverage from family policy measures designed to encourage the birth rate. These issues can then be further explored in interviews with 'real people' to find out their aspirations, hopes and worries about family formation.

This will be the first project to compare two East Asian populations - Beijing Municipality and Taiwan - which share ultra-low fertility and similar social and economic characteristics, but which have markedly different reported ideal family sizes. If it appears that fertility will, indeed, be extremely hard to increase, this raises profound questions about population size and structure not just in parts of Asia, but also potentially across parts of the developing world.

Potential impact
Academic beneficiaries

A broad array of the academic community will benefit from this research both in terms of broader access to new data-sets and an interdisciplinary contribution from demography and social policy to other disciplines. The fact that this is the first major project examining fertility in East Asia to be performed in Europe emphasises its role in enhancing the knowledge economy of the UK and the European Research Area.

A major new project in demography will contribute to the visibility of the discipline, open new avenues for collaboration with social policy. The project will also develop skills for researchers in China and Taiwan, especially in international collaboration and engagement with the UK research community.

East Asian policymakers

The ultra-low fertility rates prevalent in urban China and Taiwan have been cited as a key determinant of major future changes in their economy and society, not least through rapidly ageing populations. These represent significant issues to East Asian policymakers in terms of economic performance, social welfare, quality of life and, possibly, aspects of international competitiveness and domestic unrest. As such, through its explicit interaction with policymakers, the research will contribute towards evidence-based policy-making through influencing public polices at a regional and national level. The applicant already has strong links to policymakers in East Asia, both through his advisory work with the Taiwanese government and as an advisor at the UK Parliamentary Office for Science and Technology. In both urban China and Taiwan - and, indeed, across East Asia - many organisations work specifically in this field and will gain significantly from the output of the research (e.g. Chinese Family Planning and Population Commissions; Taiwanese Interior Ministry.)

East Asia industry

As a consequence of ultra-low fertility, changes in the labour force and wage inflation could impact upon industry in a highly significant way. Furthermore, in a context of relatively weak central social policy formulations, industry is clearly a key area where attitudes towards family and partnership formation can be affected. As such, the research will seek to contribute to local competitiveness and influence changes in organisational culture and practices.

UK industry and policy makers

From January to April 2009, UK-China's total bilateral trade was US$10.65 billion, while bilateral trade in goods between UK and Taiwan amounted to US$4.5 billion in the first 8 months of 2011. Given the role of potential wage inflation and the ageing population in China and Taiwan, the impact of low fertility on local economies and society will have a measurable impact on UK industry and policy makers. The applicant will engage with UK Parliamentarians via the All Party Group on Population, Development and Reproductive Health, the China-British Business Council, UK DTI, UK Trade and Cultural Office (Taiwan) and the Taipei Economic Representative Office, UK in order to relate our research to the fostering of global economic performance and the economic competitiveness of the UK.

Public

The proposed public dissemination of the research will contribute to increasing public awareness and understanding of population issues, science, economy and society. Furthermore, if the research does indeed highlight a policy gap and contributes to the policy discussion on this, it could play a role on improving social welfare and enhancing quality of life, health and well-being.

Conclusion

The applicant is realistic about the role which this research could play in shaping family policy in East Asia - especially China - but feels that the close links with collaborators and policymakers in the region, and the role played by users in the design and execution of the project, could influence the processes of broader policy reform and increasing effectiveness of public services and policy.